Multicultural Ireland: immigration, community and society in post-partition Ireland, c. 1922-2022

This project investigates how the island of Ireland became the multicultural society it is today. Both Northern Ireland and Ireland are now home to record numbers of foreign-born residents and a growing population of people of migrant heritage. In 2022, 23% of people in Ireland identified with an ethnicity other than ‘white Irish’ and 20% were born overseas. In Northern Ireland in 2021, 6% of the population had ‘other national identities’, double the figure for 2011. Having traditionally been understood through the prism of people leaving the island, ‘diaspora’ now also refers to diverse cultures across Ireland. However, Ireland’s history of increasing ethnic diversity has been neglected by historians, who continue to focus on Irish emigration. With immigration having become a globally divisive political issue, our project expands academic and public understanding of the history immigration to and increasing diversity within the island of Ireland.
The project analyses never-before used archives, while also generating approximately ninety oral history interviews. This approach enables the project to illuminate the complexity of migrant and migrant-descended experiences, analyse the reaction of Irish people to increasing ethnic diversity, and explore how immigrant and immigrant-descended identities have evolved. The project covers the period from Irish partition in 1922, which established current national borders, to the publication of the Northern Irish and Irish censuses in 2021 and 2022, both of which underscored significant social and demographic change.
We will use a varied range of archives to consider the impact of racism in Ireland, including links between Ulster Loyalists and British far right groups such as the National Front, as well as the Blueshirts, Ailtirí na hAiséirghe and other fascist organisations. The project will also chart the work of anti-racist organisations that attempted to combat racism. Examples include Harmony, founded in 1986, and the Northern Ireland Council for Ethnic Minorities (NICEM), founded in 1994. Our programme for impact and public engagement will provide invaluable context to current political debates about immigration and diversity. Understanding the historical roots of cultural diversity adds important nuance to contemporary rhetoric around immigration, which – across Ireland, the UK and beyond – has become characterised by xenophobia and racism.
An interactive, multimedia exhibition and series of public history workshops will be curated in collaboration with our project partner, Ulster Museum Belfast (Museums Northern Ireland). The workshops are targeted at young people from migrant backgrounds, developing an active exchange between lived experience and historical research. The exhibition encourages visitors to engage with the gamut of migrant experiences by showcasing a selection of the project’s oral histories through interactive audio panels. This will be accompanied by a series of new documentary photographs commissioned from a practicing artist with a remit to create work exploring the varied landscapes of multicultural Ireland today. This material will be donated to the Ulster Museum’s permanent collections, where it will be fully accessible to future researchers, ensuring ongoing impact after the project’s lifecycle.
We will host a witness seminar with anti-racist activists. We will publish an op-ed in the Irish Times to coincide with this and invite journalists as a further means of enabling our work to shape contemporary political debates. Finally, a Raidió Teilifís Éireann (RTÉ) podcast will share our key findings, adding depth to public understandings of what has arguably become the most pressing issue of our time.